Gendered embodiment, stability and change: Weightlifting among women in recovery from eating disorders.

This research seeks to explore female weightlifting as a mode of recovery from eating disorders. Within online spaces and on social media, women within weightlifting subcultures frequently share their experiences of using strength training to overcome issues relating to disordered eating, body image, and mental health. This research will qualitatively engage with these communities, in order to understand how this physical activity can contribute to health and well-being among women with a history of eating disorders.